Mid-IR Upconversion Single-photon detection (MIRUS)

The Mid-IR Upconversion Single-photon detection (MIRUS) project will develop a mid-infrared single-photon detection system using a novel upconversion scheme. This single-photon detector will make use of Covesion's PPLN waveguide technology and will offer the ability to detect single photons in the 3-5um spectral region.